Cheddar

**Problem** - Getting a job at a company committed to Net Zero is almost impossible. Getting a job at a company that is actually Net Zero is even more so.

This problem is particularly acute for graduates who (1) face a highly commoditised marketplace and (2) care deeply and increasingly about solving climate change. **Over 1m UK graduates a year** each make on average _~40 job applications across \>5 sites and ~6 months_ to find a role (HESA, Indeed, TechRound). **37% graduates list climate change as their 'No.1 concern'**, whilst a further 39% have it as 'one of their top concerns' (Guardian, Pew).

This means that **370k graduates each year cannot make career choices** matching their No.1 Concern. This number is increasing ~2% every year (Clean Energy Wire, Pew).

This problem has several drivers:

* **Fragmented Job Search** - jobs are not organised and categorised (The Search Problem)
* **Scattered Company Information** - there is no central resource of information (The Discovery Problem)
* **Cumbersome Application Process** - separate applications on separate sites for every job (The Friction Problem)
* **Lack of Net Zero Data** - data on _company Net Zero commitments_ is non-existent or unavailable (The Net Zero Problem)

**BUT...** It doesn't need to be this way:

* You book every house through a single site on Airbnb
* You apply to every university through a single site on UCAS

**Solution** - Cheddar. The climate-first UCAS for jobs. The only site you need to get hired.

Cheddar has the following features:

* **Centralised Job Search** - all the relevant jobs for a market
* **Comprehensive Company Profiles** - all the relevant information for jobseekers
* **Unified Application Process** - all application forms on a single site
* **Integrated Net Zero Data** - integrates NZ data directly into postings

Cheddar achieves this by:

* **Starting Hyper-targeted** - focusing on small markets e.g. Graduate Ruby on Rails Developers in London
* **Sequential Expansion** - building the marketplace out by sector e.g. Developers... Consulting... Law etc.
* **Utilising Existing Datasets** - integrating directly with external APIs to collect company data
* **Seamless ATS Integration** - integrating directly and replicating all job application forms on the site
* **Auto-Filling Application Forms** - auto-filling the actual job application forms based on user input
* **Manual Data Collection** - collecting Net Zero data using volunteers (e.g. 180DC) and paid employees

Get involved:

* Site (alpha) - [www.cheddarjobs.com][0]
* Github repo - [https://github.com/Ches-ctrl/Cheddar][1]
* Contact - [[email]][2]

[0]: http://www.cheddarjobs.com
[1]: https://github.com/Ches-ctrl/Cheddar
[2]: https://www.notion.so/100f06ab3cdb4131a2bc598a0bc11e98?pvs=21